SIERRA - Bringing Colour Fidelity to Biomedical Imaging

The diagnosis of cancer and many other serious diseases is very often carried out by
microscopic examination of stained tissue sections taken as biopsies from a patient. For many years this has been done using light microscopes and the trained eye of a pathologist; a doctor specialising in examining tissue with a microscope. Recently image scanners have been developed that automatically scan the tissue section slide to produce a high magnification colour digital image. Their use is called Digital Pathology and has shown great potential in research. It enables slide images to be viewed remotely (e.g. for a second opinion) and allows advanced digital image processing to help pathologists with diagnosis. As yet Digital Pathology has not been adopted for primary clinical diagnosis. Several factors affect this but an important one is the lack of high quality digital images compared to the microscope. The ‘apparent’ lower quality of the digital images, make pathologists reluctant to use them and the
regulatory authorities have not approved them for diagnostic use.
The project’s aim is to help enable the transition of Digital Pathology into clinical diagnosis by addressing one of the major barriers to adoption and regulatory approval. In particular the project will deliver images of the same colour when viewed by multiple pathologists at multiple locations and under multiple viewing conditions.
Colour profiling to enable colour accuracy and reproducibility in cross-platform image
viewing is well established in many fields such as print, cinematography, digital cameras, scanners, video displays etc. Similar colour standards, methods and equipment have yet to be adopted in biomedical fields.
The project will develop techniques and hardware to create colour profiles appropriate to
biomedical imaging, and digital pathology in particular, delivering colour fidelity to the high levels required for clinical diagnosis.